Live video streaming of orthodontic assessments through an integrated patient platform

The starting point for any orthodontic treatment is the visit to a General Dental Practitioner (GDP), who will refer the patient’s records to a specialist orthodontist for assessment. It is essential that the records contain the most accurate depiction of the patient’s teeth and communication between the GDP and orthodontist is quick, secure and reliable. However the
approach to deliver these requirements has shown to have deficiencies in record transmission and imaging. Oralign proposes to overcome these challenges by using a secure, integrated patient platform that enables GDPs immediate access to specialist orthodontists, the ability to virtually upload records instantaneously and the capacity to live video stream orthodontic
assessments.